REcovey and use of Cement kIlN Dust as the alkali activator for geopolymeric (cementless) concrete building blocks (RESCIND)

RESCIND will harness the value in two continuously produced waste streams: Pulverised Fuel Ash (PFA, ‘fly ash’) from coal-fired power stations and Cement Kiln Dust (CKD) from the production of cement to develop a low-carbon building product. CKD is a by-product of cement clinker production which generates significant disposal costs for the cement industry. CKD can be used with PFA, or other silicon rich material, to produce a cement replacement. . This “cementless” binder can wholly replace Portland cement in concrete production and in conjunction with recycled aggregate enables “all waste” concrete products. RESCIND will demonstrate the use of CKD as an enabling material for cementless concrete block production. Cementless concrete blocks will be manufactured and mechanically tested to demonstrate performance. Through the use of recycled demolition aggregate, “all-waste” concrete will be demonstrated